Encapsulated antimicrobial precursors for non-antibiotic treatment of MDRO in poultry.

The use of antimicrobial treatments in agriculture is vital in protecting animal health and aiding the production

of safe and nutritious food. However, previous overuse, and continued use of antibiotics in agriculture has been

attributed to the rise in multi-drug resistance (MDR) bacteria, which can lead to ill-health and even death in

humans if infected. MDR bacteria have been identified in large numbers of animals and raw food products,

representing a major risk to public health and food system security. This is especially important in China and

developing countries which rely heavily on animal products for nutrition and livelihoods, with chicken being the

fastest growing protein source. GAMA Healthcare have developed an alternative antimicrobial treatment to

conventional antibiotics by coupling a cancer medicine delivery system (microparticles) with a new class of

short-lived antiseptic, which will be applied to reduce MDR bacteria in on chicken farms. The technology can be

customised to meet the specific needs of the end-user, delivering a toxic payload to bacteria present within the

animal and can be produced cheaply and safely, making it suitable for the agricultural/veterinary market.